To develop an Enterprise Platform for Embryo Inventory Management, using a bespoke software system. The software will be designed to offer a multi access, web based database for veterinary advanced breeding technologies with both sheep and cattle.

To develop an Enterprise Platform for Embryo Inventory Management, using a bespoke software system. The software will be designed to offer a multi access, web based database for veterinary advanced breeding technologies with both sheep and cattle.